Community design for mixed use services

The Space Centre Preston is considering a wide expansion with access to a wider range of clients. We are designing multi-use rooms with various technological aspects to support the client base.